Catalytic Enantioselective Methodology Development

This project will aim to develop new catalytic enantioselective synthetic methodologies using enantiomerically pure small molecules as catalysts for the generation of enantiopure synthetic building blocks of relevance to the pharmaceutical and agrochemical industries. We will target recognised challenges in enantioselective catalysis including the selective generation of heteroaryl atropisomers and the dynamic kinetic resolution of tetrasubstituted carbinols (where all substituents are not a hydrogen atom substituent).